Made with Glove - graphene

"A University in the UK have the resources and expertise needed to test the application of graphene.

They have determined an approach to transfer a monolayer graphene, grown by chemical vapor deposition on copper foil, to fibers commonly used by the textile industry.

This is truly a breakthrough moment in the application of graphene and in order
to test it in a commercial environment, we have the idea for them to test this to our specifications. They have the necessary skills and resources."